Spin-Optomechanics in Silicon Carbide for Quantum Technologies (SOSiC)

Solid-state defect qubits in silicon carbide are a key component for many emerging quantum technology applications, combining small device footprint and robust operation with strong CMOS-compatible fabrication processes.
However, the operation of large arrays of quantum devices is limited by inhomogeneities imposed by the local environment, so that an in-situ tuning method is required.
The proposed project will pursue development of a hybrid spin-optomechanical system in silicon carbide, where a single solid-state qubit is coupled to an optical cavity which is mechanically deformable. This allows the emission from the qubit to be both enhanced by the Purcell effect and tuneable through the mechanical element, allowing reconfigurable interaction with other array elements. The project will develop fabrication processes for optomechanical cavities and on-chip optical waveguiding in the newly-developed 'quantum ready' 4H-silicon-carbide-on-insulator chip platform and study the generation and deterministic location of single solid-state defects within the optical cavity through single ion implantation at the UK National Ion Beam Centre.
The key deliverable of the project is a mutually coupled spin-optomechanical system in silicon carbide which displays frequency tunability of the spin qubit's optical emission. This will add a powerful new control device to the quantum technology toolkit and to initiate an exciting and impactful new research direction.